University of Liverpool and My Home Move Limited

To introduce and embed artificial intelligence, data mining and machine learning capabilities to enable it to achieve transformational business service opportunities with increased speed, accuracy and productivity at lower cost.